Curfew: a VR Interactive Educational Experience

It's dark, and you're trying to get home. Do you... Take a taxi? Who is the driver? Opt for the walk instead? Which route do you take? The shortcut through the park? The long route through town? Someone is following you. It could be nothing. Call a friend? Hold your keys in your hand? Flag down a bus?

Curfew is a creative tech training tool which will foster empathy through virtual reality to create real-world positive change. Built from verbatim interviews and data collected from women's experiences of public spaces at night, Curfew will invite participants into a virtual night full of choices that impact their safety.

Walk in our world of questions and choices. Feel the 'invisible' curfew placed on us as a result of victim-blaming narratives. Experience how the threat of gendered violence impacts our reality.

Step into our shoes and join us in re-imaging public spaces that are safe for everyone.